Spasm detection and effective protection in robot-assisted rehabilitation

Stroke patients often suffer from sudden and unpredictable muscle spasms during robot-assisted rehabilitation. If not addressed properly, it will put the patient at high risk of secondary injury. Leveraging University of Leeds's and my expertise in musculoskeletal modelling, biomechanical analysis, rehabilitation robotics and robot control, my vision is to address this challenge via building an advanced neuro-musculoskeletal model of spasticity for precise spasm detection and developing an adaptive variable stiffness human-robot interaction control method specifically aimed at providing effective protection against spasms. This approach will help to enhance the safety of robotic rehabilitation training, and it will ultimately benefit millions of individuals recovering from strokes via increasing their chances of successful rehabilitation and leading to improved quality of life for them.